Peptide-Specific Natural Killer Cell Receptors in Health and Disease

Cells of the immune system must differentiate friend from foe. They achieve this by using cell surface protein machines called receptors that can 'see' signs of infection or cancers. When receptors 'see' their targets, immune cells spring into action, and some will kill the target cells and alert other cells to the site of danger by producing molecular messages. Different immune cells use different combinations of receptors to detect their targets. Developing new medicines to treat infections and cancer requires understanding how immune cells and their receptors detect their targets.

One mechanism the immune system uses to detect their targets is called the 'HLA antigen presentation pathway'. HLA proteins are specialized molecules found on almost all cells that have the unique ability to capture small fragments (peptides) from inside the cell and place them on the cell surface. During infections and cancer, those peptides have different amino acid sequences to those not normally found on healthy cells can be 'seen' by immune cells using their specialized receptors. For many years, we've known that immune cells called T cells are very good at detecting these HLA presented peptides and use a special peptide detecting receptor called the T cell receptor (TCR). Recently, my research and others have shown that receptors expressed on a different immune cell, natural killer (NK) cells, also detect these peptides. However, in contrast to TCRs, very little is known about these peptide-specific natural killer cell receptors (PSNKR).

The goal of this project is to develop a comprehensive understanding of how PSNKRs contribute to immunity.

Natural killer (NK) cells are specialized immune cells with the capacity to kill infected cells and tumours. The PSNKRs include receptors called NKG2C, NKp44 and some members of the killer-cell immunoglobulin-like receptors (KIR) family. The first goal of the project will be to define PSNKR using novel screening technologies. I have expertise in studying KIR and recently developed screens to define KIR peptide-specificity of KIR, while the specificities of NKG2C and NKp44 will be defined through collaborations. The data from these screens will feed algorithms that can predict whether any HLA presented peptide will bind PSNKRs or not.
The peptides presented by HLA proteins are called the 'immunopeptidome' and the identity (amino acid sequence) of these peptides differs between cells types and in disease conditions. The identity of these peptides under different diseases are unknown. Through collaborations, immunopeptidomes will be defined from cells implicated in multiple human diseases including HIV infection, cancer and pre-eclampsia (a disorder of pregnancy). These peptides will then be tested for PSNKR binding, facilitated by prediction algorithms, and then tested their ability to activate NK cells. After identifying functional PSNKR ligands, methods to manipulate immunopeptidomes to increase the frequency of PSNKR binding peptides will be deployed. One method will develop a new technology called Antibody-peptide epitope conjugates (APEC). APECs can deliver peptides to the cell surface of HLA proteins and activate T cells, redirecting them towards tumours. I will develop APECs to target PSNKRs, a potentially novel medicine that can redirect NK cells towards target cells.

NK cells express many different receptors in addition to PSNKRs. My final goal will be to investigate how NK cells integrate signals from PSNKRs and other activating receptors. NK cell activation will be controlled by carefully dosing HLA proteins in the presence of proteins that bind other NK cell receptors. This will help model how PSNKRs respond to target cells in different disease contexts.
Together this research program will provide molecular insight into a poorly understood receptor family and their role in multiple human diseases, facilitating development of novel molecular medicines.

Technical abstract
Peptide-specific recognition of HLA molecules is a hallmark of T cell mediated adaptive immunity. However, recent evidence established that germline-encoded receptors expressed on natural killer (NK) cells of the innate immune system, also exhibit peptide-specificity. NK cells are innate immune cells with critical roles in immune defense to viruses and cancer. NK cells are also the dominant lymphocyte in the uterus, interacting with fetal derived extra-villus trophoblasts to facilitate heathy pregnancy. Peptide-Specific NK cell Receptors (PSNKR) are a novel class of immunoreceptor and include members of the killer cell immunoglobulin-like receptor family (KIR), NKp44 and CD94:NKG2C. PSNKRs are associated with human diseases, however the binding specificities of PSNKRs and their contributions to NK cell immunity are poorly defined. The goal of this research program is to develop a comprehensive understanding of how PSNKRs contribute to NK cell function in multiple disease contexts. Firstly, the peptide-specificity of these receptors will be defined in unprecedented detail. Binding data will feed algorithms that predict receptor binding from peptide sequence. By defining immunopeptidomes from virus-infected cells, tumours and extra-villus trophoblasts, the contribution of PSNKR ligands to NK cell function in virus infection, cancer and pregnancy will be explored. Tools to manipulate immunopeptidomes to stimulate PSNKRs will be explored including exploiting a novel peptide-exchange technology to target PSNKRs. Finally, the sensitivity of PSNKRs will be defined and how NK cells integrate signals from peptide-specific receptors with other NK co-activating, adhesion and inhibitory receptors will be investigated. This proposal will deepen our understanding of NK cell immunity and innate peptide-specificity, expanding avenues for therapeutic interventions.